Chiaro: pushing the boundaries on women's personal wellness

There are parts of our bodies that we don’t talk about much yet are really important for our
personal wellness. At Chiaro (which means to be open and candid), we aim to develop
technology to enable women to take control of their personal wellness.
Over one third of women in the U.K will suffer at some point from the physical problems
caused by damaged pelvic floor muscles. These muscles attach to the pelvis and act as a sling
to hold up the reproductive organs as well as playing an important role in core stability.
Although more intimate and hidden than most muscles, they are essentially the same: they
need to be looked after and general fitness is important (Kegel exercises).
However, they can easily become damaged through too much sport, putting on weight or
pregnancy and childbirth. This can, in turn, impact on many different aspects of a woman’s
overall wellbeing ranging from her confidence to physical and sexual problems.

Our project aims to test different technologies to see if we can develop a new product to help
women learn how to exercise better (as a lot of women get it wrong) and to help keep them motivated as they exercise.

We believe there is an unprecedented opportunity right now to push the boundaries on this
area of women’s personal wellness which has received little attention but is so important to
women around the world.